University of Strathclyde and W H Tildesley Limited

To embed advanced forging, materials engineering and simulation expertise in order to exploit high value opportunities in the oil, gas and aerospace sectors.